The Formation and Occurrence of N-Nitrosodimethylamine (NDMA) and Other N-Nitrosamines in UK Drinking Water

The overall aim of the proposed two-year project is to increase our knowledge and understanding of the occurrence and formation of NDMA and other N-nitrosamines, a class of potent disinfection by-products of public health relevance, in UK drinking waters. At the fundamental level, we will investigate how the formation and occurrence of N-nitrosamines are related to water quality characteristics, as well as the influence of various drinking water treatment processes. Through the combination of an extensive sampling programme and fundamental laboratory studies, we will measure NDMA and other N-nitrosamines in UK drinking waters and develop an improved understanding of the factors influencing N-nitrosamine formation. This new information will allow UK water systems to consider their potential compliance (or non-compliance) with regulations and guidelines that are anticipated for NDMA in the near future and will suggest engineering solutions to reduce N-nitrosamine formation in drinking water.